EPSRC Centre for Innovative Manufacturing in Intelligent Automation

Manufacturing automation is an expanding field concerned with the delivery of high-value engineering technologies and services globally. The highest value areas of automation relate to the more difficult to automation applications, for example many occurring in aerospace and precision automotive applications. Industry sources estimate that in a typical aerospace manufacturing plant the costs associated with manual operations and the inspect-adjust-rework activity could cost millions of pounds across the UK. Automation in various forms has the potential to reduce this inefficiency but also has the potential to do great damage to quality if applied incorrectly. Whilst automation has been applied across many sectors of industry, the spectrum of applications has rarely pushed the boundaries of research. Safe and limited solutions are often the norm. The high value manufacturing industries have applied limited automation because of the highly skilled nature of the finishing, inspection and assembly work inherent in the manufacturing processes. These processes are difficult to automate because of minor variation in components that influence interaction between processing equipment and component being processed. In addition, parts are often made from expensive materials, with many parts requiring careful handling in a high added value state (e.g. fan blades). Whilst humans can accommodate variation at certain levels they often introduce variation by virtue of being human (e.g. through lack of concentration). These high value industries need an advanced kind of automation that delivers the precision of computer controlled machinery with the adaptability of a human operator, but with 24/7 capability and 100% quality performance and at reasonable cost and operational speed. When the variation in the product caused by variation in human performance has been removed by deployment of intelligent automated systems, it will be possible to gather better data about design for manufacture and feed this back into product development in a systematic manner.Intelligent Automation is a convergence of human-machine modelling, digital manufacturing, knowledge generation and learning with intelligent devices. The aim is to develop a generic process and product modelling and deployment capability that can radically impact on current limitations experienced within industries that rely on substantial input from human skill, expertise and adaptability.This EPSRC Centre for Innovative Manufacturing in Intelligent Automation will have a platform activity and two closely related and integrated research themes. The platform activity will emphasise 'Fast Track' projects for Early Win outcomes closely linked to the Tier 1 industrial partner expectations. Adventure projects will also be undertaken, aimed at more speculative high risk research. A small amount of Policy and Standards influencing work will be carried out. The first flagship research theme is: Modelling and Deployment for Right First Time Manufacturing, where extensive computer based modelling of intelligent automation systems will be undertaken to establish greater confidence during the design phase through to digital deployment and on to real deployment and operation. The second flagship theme is: Humans and Intelligent Automation Systems, where human skill is examined and how this influences difficult to automate industrial processes/tasks. The area of humans and robots sharing the same work space will also be investigated.

Potential impact
It is expected that the work of this EPSRC Centre will have a profound effect on the way high value aerospace and automotive industries approach manufacturing. It should also impact on the broad range of UK manufacturing industry and on SMEs within the manufacturing supply chain. The project will create sustainable, knowledge-based employment, which will play a crucial role in safeguarding and developing the UK's manufacturing industry. The exploitation of the Intelligent Automation research results will have the potential to provide a step change in the effectiveness of industry's manufacturing operations. The strongest, short term, impact will be a radical improvement in competitiveness, as the ability to manufacture right first time is a major contributor to meeting the continual business drive for better faster and cheaper products. A subsequent impact, of no less importance, is the ability to substantially enhance the new product introduction process and manufacturing systems design processes through radical improvements to the access to high quality knowledge at key critical decision points in these processes. The EPSRC Centre research will contribute to new understanding of how automation systems (e.g. robots) and humans can share the same work space safely and productively. In this context it is anticipated that the Centre will make contribution to forming new UK standards for workplace design and operation as well as worker health and safety. The enhanced business competitiveness achieved will provide a substantial impact on job security and the potential to not only maintain, but also boost, employment, especially in the provision of high value knowledge centred employees. In addition to the short term benefit to the economy which their enhanced purchasing power will bring a further, perhaps more significant benefit is in the impact of the work on the knowledge economy. The results of the research will counter the shift towards moving manufacturing industry to low wage economies, as real economic value will be achieved through the development of key skills, expertise and knowledge within our highly trained and capable workforce. This is of particular concern to high value manufacturing where control of quality and security is paramount. In addition to the industrial and socio-economic impact the research will also have a strong and sustained academic impact. The new learning gained from the work will help to maintain the UK's world leading status in our areas of research and spawn new ideas for the future advancement of our industrial base and economic growth. A further significant aspect of impact follows from the proposed centres close links with the Manufacturing Technology Centre and the Ford supply chain. These offer clear routes to the rapid industrial development and uptake of the results from the EPSRC Centre, maximising the exploitation potential and providing a highly effective route to taking the results of the work through to industrial production readiness.